Mars Space Innovation Voucher

Projections for cubesats and nanosatellites show that more than 2000 units will be launched between 2014 and 2020. Providing them with a light and reliable propulsion system will increase their capabilities making them appealing for a wider range of missions and increasing their economical attractiveness. Electric propulsion systems (EPS) that could be miniaturized to match the mass and volume budgets of these small satellites represent an excellent solution thanks to their high performances. Mars Space is already at the forefront of research in the field of micropropulsion and has the aim of making its technologies the standard propulsion system for cubesats and nanosatellites. The innovation voucher will allow Mars Space to benefit from the help of the Satellite Catapult centre to produce a solid business strategy to increase its possibilities of capturing a big share of the cubesat and nanosatellite propulsion market.